Celtic Research

Our proposal is an online family tree software and client management solution that would allow any solicitor, genealogist, or administrator to determine the exact distribution due to each heir of a deceased person in any legal jurisdiction around the world. This would enable the person(s) responsible for administering the estate to save time, money and provide accurate information to all concerned parties via the internet.